WITHIN TOUCHING DISTANCE: Scaling empathy through patient-centred Affective Touch

'**WITHIN TOUCHING DISTANCE**: Scaling empathy through patient-centred Affective Touch' is a feasibility study project responding to the Innovate UK competition: _Mindset extended reality (XR) for digital mental health: strand 1\._

Through this feasibility study, ZU-UK will explore the potential of remote touch synchronisation within XR (Unity-based Platform) using low-cost devices to address significant gaps in what is currently offered by digital mental health therapies.

The key questions guiding the **WITHIN TOUCHING DISTANCE** feasibility study are:

* In what ways can we apply immersive technologies to the delivery of mental health and wellbeing therapies within the context of one-on-one care, more specifically when patients are home bound or bed bound?
* Can the combination of remote touch synchronisation, haptic touch and 360º video provide similar mental health benefits when compared with skin-to-skin human affective touch?
* Which creative health partnerships can offer the ideal settings for the supported delivery of both training and therapy solutions?

What makes this project innovative is the unique combination of approaches (creative, technology, partnership, training) to address a significant gap still unsolved in the digital mental health therapies market: the indisputable positive role of touch in healthcare.

This feasibility study will support the process of decision making by enabling ZU-UK, its cross-industry advisors and its experienced team to uncover the project's strengths, weaknesses, opportunities and threats as well as identifying the resources needed and the prospects for success.

Founded in 2001, ZU-UK is a disabled-led, global majority-led, female-led award-winning independent theatre and digital arts company based in Liverpool and East London. Driven by an artistic partnership between Jorge Lopes Ramos and Persis Jadé Maravala, ZU-UK creates interactive experiences using performance, games, and technology. They can happen anywhere including on your phone, in your house, on a stage, in a shopping mall or a field. ZU-UK believes in the transformative power of collaborative human experience. We set out to purposefully give people tailor-made experiences that bring strangers together in playful, unexpected ways to create alternative realities.

Recent achievements include: Lumen Prize Winner 2022, IndieCade Award Nominee 2022, Winner of ABTT's inaugural Stephen Joseph Award 2021, East London Innovators (HereEast, Queen Elizabeth Olympic Park), Winner of Rio de Janeiro Award for socially-engaged innovation in the creative industries, Winner of Prix Ars Electronica (Honorary Mention for Hybrid Art), Winner of Herald Angel Award, and finalist/nominee for innovation by Total Theatre Awards, Oxford Samuel Beckett Trust, The Space Award and Digital Culture Awards.